The Role of Parliaments in the Protection and Realisation of the Rule of Law and Human Rights 2016-7

The main purpose of this phase of the project is for the project team to assist and participate fully in a Panel Discussion on the subject of The Role of Parliaments in the Protection and Realisation of the Rule of Law and Human Rights in the UN Human Rights Council in June, which the PI has been invited to moderate, and to follow up on that high profile discussion with a further event in Geneva in September, with a view to establishing a collaborative research project with key partners to an agreed timetable, culminating in a high-level international conference in 2019/20 at which the text of some "draft principles and guidelines on the role of parliaments in the protection and realisation of the rule of law and human rights" could be agreed with a view to their possible adoption by the UN General Assembly.